Engineered Textile Blade with Actively Controlled surface/profile

This project seeks to develop, test and verify in simulated environments a prototype of the innovative ACT

Blade. It follows on from an Early Stage Catalyst project that successfully validated the potential energy

production gains (+9.7%) in wind power generation and the reduction in the levelised cost of energy (-8.7%)

associated with the innovative blade design.

SMAR Azure owns the full intellectual property; a patent application has been filed (Application No. 1518041.7)

covering the design and construction method of the ACT Blade. A further patent will be filed to cover the active

shape control system before completion of the project.

The project team, SMAR Azure (SA), ORE Catapult (CA) and University of Glasgow (UG), has the technical skills,

engineering/experimental tools, commercial expertise and management experience to successfully deliver the

project.